TBC

Prof. Alex Moschovi (DoS) has explored historical and contemporary representations of work and has written on visual typologies of labour in collaboration with museums (Stedelijk Museum de Lakenhal/NL/2007, National Gallery of Malaysia/2007, Benaki Museum/GR/2009, Thessaloniki Museum of Photography/GR/2018). Moschovi also co-curated a large-scale photography exhibition on Greece's post-war reconstruction using Benaki Museum's archival materials (2017). This expertise will offer valuable context to this project.

Prof. Arabella Plouviez (Co-supervisor) is a photographic practitioner whose research is both practice-based, disseminated through exhibition and publication, and theory-based, disseminated through conferences and publications. This long-standing experience as a photography practitioner will be instrumental in guiding the practical element of the project.

Shauna Gregg (External Advisor) is an Exhibitions, Collections and Archives Officer at the Sunderland Museum and Winter Gardens who has worked in the museum sector for over 25 years. She has expert knowledge of industrial heritage, as evidenced in the current exhibition of Pyrex's history that prominently features women at work and has supervised several university students in placement working on the Museum's collection.

The project will require access to photographic and recording equipment, high-performance computers, printing facilities, and specialist image editing software and the Adobe suite, all of which are available to FACI students in the specialist facilities of the Northern Centre of Photography and the David Puttnam Media Centre where students are offered dedicated technical support. All FACI researchers have a dedicated workstation with a connected computer and access to printing facilities in the Faculty Research Hub.
For the documentation of oral histories, specialist equipment and training will be provided at the David Puttnam Media Centre where Professor of Radio and Participation, Caroline Mitchell, will advise on participatory/action methods for community settings.
The University's award-winning Spark community radio station may also be used as a platform for communicating open calls for project participants and workshops and dissemination.
The researcher will benefit from the University's extensive doctoral development programme with rich VLE content, online/in-person sessions, and one-to-one surgeries as well as specialist training in Art and Design practice-based research delivered in the School of Art and Design by Moschovi and colleagues. They will further benefit from extended access and introduction to the Museum's collections, databases, and displays by museum and archive staff.